Development of interactive sports delivery system under lockdown conditions

The development of a delivery system for sports based on the current lockdown climate, where participants of all ages and abilities can progress safely and effectively using a scheme of work specifically designed for use at home.

This will also include a performance/competition element for varying ages and abilities.